Understanding and Reducing Racial Bias in Cardiovascular Risk Prediction Using Novel AI Methods

In this study, we will investigate the use of prediction scores and artificial intelligence models to predict heart disease based on a person's past medical history, demographic information, and electrocardiograms (simple recordings of the heart's activity). Although such risk scores are used abundantly in clinical practice, they are commonly developed from mostly white populations, and it is not well understood whether they work accurately for all UK ethnicities. To answer this, we will analyse how well existing scores work for different ethnicities and if they accurately predict heart disease for everyone. We will then use machine learning techniques to determine the most significant demographic and medical history factors that increase one's risk for heart disease in different ethnicities and create risk scores tailored to each ethnicity. Furthermore, to understand if similar ethnic bias exists in prediction models using artificial intelligence and electrocardiograms, we will compare models trained on data from mostly white populations versus models trained on data from more ethnically diverse populations. Finally, we will develop new artificial intelligence-based models that are more easily explainable than the current models, and that can predict heart disease more accurately and without ethnic bias.

Technical abstract
Despite the widespread use of cardiovascular prediction models, they are commonly derived from predominantly white populations with underrepresented ethnic minority groups, yet only a fraction of studies report ethnicity-specific external validation of the models. This is also evident in artificial intelligence-enabled electrocardiogram (AI-ECG) models, and, given the well-described inter-ethnic differences in cardiac electrophysiology, it is reasonable to assume that these models may have intrinsic bias and perform less well in minority groups. To clarify the extent of ethnic bias in commonly used risk models as well as AI-ECG models, we propose the following: (1) To externally validate existing cardiovascular risk scores in a large multi-ethnic dataset to better understand the validity of their predictions in individual ethnic minority groups; (2) To develop AI-ECG models based on large multi-ethnic, geographically diverse, datasets to predict cardiovascular outcomes. These models will then be externally validated in an ethnically diverse ECG dataset to assess the ethnicity-specific discrimination and calibration of the models. (3) To develop an explainable variational autoencoder that will compress ECG signals into a lower number of explanatory factors. We will use this to explain ethnic differences in the ECG and to train more "ethnically aware" AI-ECG models.